Faith Veganism: The Intersection between Veganism, Faith, and Culture, and its Insights for Future Sustainability

The primary aim of this postdoctoral fellowship is to publish findings from my PhD research which explored the everyday understandings and experiences of veganism and religiosity among a group of Muslim, Jewish, and Christian vegans in the UK. In particular, I intend to publish at least three journal articles, secure a book contract, and write my monograph, entitled "Faith Veganism", which will introduce this new social phenomenon and detail many of my key findings. It is extremely important that I publish my research conclusions, as they offer valuable insight into the intersections between veganism, ethics, sustainability, faith, and culture, insights which will become ever more important as we pursue sustainable futures. Another aim of this fellowship is to share this knowledge at major conferences, with one being the flagship sociological conference in the UK, and another two being major international conferences. This would enable my research to reach a global audience and ensure greater impacts for both my research and my development as an academic. A third aim of this fellowship is to produce research funding proposals for my next big project, which would look into sustainable behaviours in the UK. This would offer valuable insight into our understandings of sustainable and ethical practices and the challenges individuals face in adopting these practices. A final aim of this fellowship is to develop certain academic skills, such as lecturing, module design, and supervising, as well as broadening my knowledge of relevant theories and concepts, which I will achieve through regular reading and guidance from my mentor, Dr Bindi Shah.